Epigenetic, genetic and functional analysis of the growth differentiation factor 5 gene GDF5 in development dysplasia of the hip and in osteoarthritis

Epigenetic, genetic and functional analysis of the growth differentiation factor 5 gene GDF5 in development dysplasia of the hip and in osteoarthritis; from development of the musculoskeletal system through to ageing.